Innovation to Detect Contamination in Natural Gas

A new camera-based system is being developed to provide gas network managers and gas treatment process controllers with a sensitive alarm system for contamination events. This project builds on the success of our initial product LineVu to improve ease of installation, give a better FOV, and increase the operating temperature range.